Cardiff University and Flintec UK limited

To develop autonomous load cells through the development of power management electronics, wireless communication and energy harvesting technologies for a wide range of monitoring applications.